Leveraging real-world patient survival data to identify novel therapeutic drug targets for acute myeloid leukaemia

Background: Current methods for target identification in cancer drug development are largely based on pre-clinical screens, but these have an extremely high failure rate due to targets not validating in clinical trials. In this project, we will leverage real-world patient data to identify therapeutic targets and use a "bedside to bench and back to bedside" approach to validate these using experimental models.
Objectives: This project will identify constitutional (germline) genetic variants that associate with response to chemotherapy and survival in patients with acute myeloid leukaemia (AML). We will then use informatic and genetic models to identify local genes encoding putative therapeutic targets.
Novelty: As proof of principle for this novel approach, we recently published a study in another haematological cancer, B-cell chronic lymphocytic leukaemia (CLL), which identified two common constitutional genetic variants that significantly associate with patient survival. Expression quantitative trait (eQTL) loci analysis linked these variants to local genes encoding B-cell receptor signalling components, which is the target of recently developed small molecule inhibitors proving to be highly efficacious in CLL.
Timeliness: AML has a very poor outcome with just 13% of patients alive at 5 years, which is related to the high frequency of relapse and the inability of many older patients with co-morbidities to tolerate standard therapy. As such, there is an urgent clinical need to identify therapeutic targets to augment current treatments.
Experimental Approach: Using high density polymorphism data from over 4000 AML cases we recently identified the first common genetic aetiological risk variants for AML. We have now collated survival data on over 1500 of these AML patients recruited via eight independent clinical studies internationally. Using the same approaches that we recently validated in CLL, a meta-analysis of our AML data has identified several constitutional genetic variants significantly associated (P<5x10-8) with AML patient survival. This DiMeN DTP studentship will use eQTL analysis to identify cis-regulated genes. We will then interrogate data from our own in-house transcriptomic datasets (as well as those publicly available) in myeloid cells (leukaemic and non-leaukaemic) to identify targets with a high likelihood of an exploitable therapeutic window. High priority targets will be taken forward for validation using CRISPR gene targeting/RNA interference in cell models.